Cone Wars

Cone Wars is a game about turf wars between rival ice cream trucks inspired by the real-life turf wars of NYC and Glasgow. It will be a portrait mobile game that takes place on a hexagonal-tiled board of different turf types including the beach, the suburbs, and factories. The player's goal is to take over as much turf as they can, take down rivals, upgrade their truck and ice cream recipes. Players take turf by driving to new tiles, tapping their 'jingle' button to attract customers, serving customers by tapping on the truck, and taking the turf by hitting the tile's minimum serve requirements. Cone Wars isn't just a game, it's a game for good and will help launch the academy at GLITCHERS where we train and employ new games talent locally in Edinburgh and beyond, increasing diversity within the games industry.